Scannerfutures - IMPACT (Imaging by microwave phase and amplitude contrast)

The feasibility of Computed Tomography (CT) scanning that uses Radio Frequency (RF)
waves rather than X-rays has been demonstrated in a study undertaken by Disect Systems.
This project builds upon the success of that study by investigating the market opportunity and
societal benefits of this new breed of scanner.
X-ray CT scanners are widely used across the public and private sectors, particularly in health.
They can be large expensive installations and the use of X-rays carries a certain risk. In
contrast, RF CT scanning is intrinsically safe, lends itself to a simple compact construction
and can be widely deployed where X-ray CT is impractical. Furthermore, RF CT has the
potential to be significantly less costly than X-ray CT in manufacture, installation
infrastructure and maintenance. It is therefore feasible for desktop sized RF CT scanners to be
deployed in GP surgeries and community clinics for front-line assessment of minor injuries
such as a dislocated joint or a suspected fracture, as well as more serious conditions such as a
suspected cancerous lump. That would enable these centres to deliver a more comprehensive
service to their local communities and help to reduce the burden on hospitals. In addition to
health and medicine, compact portable RF CT scanners would find widespread use in
veterinary practice, research, industry and security. RF CT is therefore well suited to
deployment on a scale far exceeding that of X-ray CT and has the potential to create a new
and expanded market place.
RF CT is game changing. This project aims to build a detailed view of that market as well as
how to pioneer and exploit it. It will segment the market by sector and user group, to indicate
the scale of potential revenues in these areas. It will also help to determine the performance
and other attributes that RF CT scanners must deliver in order to be commercially successful
and deliver the fullest benefits to society.